Randomised Numerical Linear Algebra methods for Streaming PCA (and Monte Carlo methods)

Principal Component Analysis (PCA) is an essential method to reduce the dimension and to compute the main features of large datasets, so it is usually the first step in exploratory data analysis and predictive modeling. PCA is ubiquitous in data analysis and numerous engineering applications - to name a few examples it is extensively used in biomedical imaging, computer vision, financial forecasting, process fault detection and recommendation systems' design. In particular this project focuses on streaming PCA, which is required to keep track of the main features as new data becomes available over time.

For high quality datasets of reasonable size, standard PCA is already a solved problem. For streaming PCA, although there remain several challenges, classical algorithms were also already studied by the statistical community, including for flawed data with eg. outliers, missing values or noise. But on top of this nowadays the databases that are used are too large to even fit into memory.

Therefore Prof. Yuji Nakatsukasa and I suggest using Randomised Numerical Linear Algebra (RNLA) to solve the problem when it is untractable with classical methods. RNLA is a relatively recent field of numerical analysis that builds and analyses randomised algorithms to perform the matrix decompositions and operations required in applications with huge matrices.

In addition to this project, I also want to work on Monte Carlo methods in the near future. That is why, before starting my PhD I have worked with Prof. Mike Giles on a nested Monte Carlo framework for the efficient use of Filed-Programmable Gate Arrays for option pricing. Therefore Prof. Nakatsukasa, Prof. Giles and I have agreed that I will also continue to work on Monte Carlo methods during my PhD, and we will soon discuss more precisely some possible projects in this domain.
In this project, I plan to work on the analysis and algorithms for streaming PCA, with the lens of matrix perturbation theory and randomised linear algebra. In particular, the matrix structure that naturally arises in this context leads to interesting properties that should be taken into account. Then making mild assumptions on the distribution of the incoming data vectors and the noise, I will propose one or several randomised algorithms for large scale streaming PCA and derive theoretical guarantees on the quality of the computed PCA. As a starting point, I could suggest a randomised version of an existing classical method, but not necessarily.

More broadly, I also hope to leverage the knowledge and skills that I acquire in the process to investigate problems in high-dimensional computational mathematics and Monte Carlo methods.
The primary novelty of this project lies in the use of matrix perturbation theory and RNLA to build new algorithms for streaming PCA. Indeed, although RNLA is a growing research field, it has not yet been applied much to other domains. PCA is probably the most important application through which RNLA could contribute greatly.

In the next stages of this project, I will also tackle some application specific problems in data analysis, model reduction, Monte Carlo methods and at the intersections of these domains.

In conclusion, the results of my PhD project could have an impact on other active research areas such as (high-dimensional) optimisation, stochastic simulations for chemistry, biology and finance, image processing and signal processing. Therefore this PhD project falls into the EPSRC's Numerical analysis and Statistics and applied Probability reasearch areas and will also connect to the following areas: Databases, Digital signal processing, Operational research, Mathematical Analysis and Engineering design.